Ulster University and Rubik Technologies Limited KTP 24_25 R2

To develop Data Mule 2, an innovative analytics solution using large language models (LLMs) to help mid-sized manufacturers gain actionable business insights. Data Mule 2 will transform complex data into easy-to-understand insights, aiding decision-making and improving competitiveness. Initially focused on the UK and Ireland, Rubiktech plans global expansion.